Engaging low-income families in school-based health interventions: A case study of Food and Fun Clubs in Wales

The project focuses on low-income families' engagement in school-based health interventions (through the Welsh Government's Food and Fun: School Holiday Enrichment Programme. Key objectives are to:

Examine variation in levels of, and socioeconomic patterning in, parental engagement in school-based health intervention in Welsh schools and local authorities;
Understand the methods/processes adopted to engage parents in school-based health interventions in schools with high, medium and low levels of engagement;
Investigate teachers', parents' and children's perspectives on school-based health improvement and their impact on: i) parental engagement in children's schooling ii) children's connectedness to school and iii) children's health, wellbeing and educational performance.